Identification of novel routes to modulate GMSC function to promote repair of gingival tissue

The aim of this work proposed here is to characterise gingival mesenchymal stem cells derived from healthy and inflamed gingival tissue. Cell 'stemness' will be confirmed by performing colony forming assays and by examining multi-differentiation potential, including the ability of the cells to differentiate into gingival tissue. Studies comparing gene and protein expression of stem cells derived from healthy and inflamed tissue will also be carried out, with the aim of identifying 'healthy' and 'inflamed' gingival stem cell markers and to identify pathways and networks involved. The responses of 'healthy' and 'diseased' GMSCs exposed to inflammatory triggers will also be examined and it will be determined if these responses can be modulated using inhibitors and/or activators of the key pathways identified.